ISwim - Plastic Electronics and Smart Textiles sensor suit for performance sports monitoring

S3 is a Smart Sport Suit System that allows gymnasts and their coaches to enhance the training performance of elite athletes through a sensorised bodysuit and a wirelessly connected computer software.
The S3 bodysuit represents an advance in wearable technology featuring a complex system of sensors embedded into the fabric of the bodysuit able to detect body movements, acceleration, torsion, etc, in a tridimensional manner.
The S3 Bodysuit is a remarkably lightweight, stretchable and washable garment where plastic electronics and smart textiles come together..
The Unique Selling Point of the S3 System is that it can be seamlessly integrated into the athletes everyday training routine as it is an unobtrusive and user friendly system.
The S3 that presents several benefits for the athletes and provides understandable precise data to the coaches without the drawbacks of previous systems.
TheS3 sensor system can also be used in other markets such as: healthcare, motor rehabilitation, and motion capture.